Anglia Ruskin University and Stansted Homogenising Systems Limited KTP 21_22 R5

To develop and embed, the optimisation of processing techniques to suit specific applications for homogenisers which are used in food/beverage production, pharmaceuticals, agricultural products and laboratory testing, in order to better meet client needs.